Cataloguing Damnation: The Birth of Scientific Heresiology in Late Antiquity

My fellowship project examines a surprising marriage of 'science' and 'religion', two concepts that are often regarded as representing fundamentally opposed methods of enquiry and systems of understanding. In late antiquity, from the end of the fourth century onwards, Christian authors wrote encyclopaedias of heresies and deviant beliefs, creating a genre of literature that has come to be known as heresiology. What is striking about these texts is that, rather than merely basing their arguments for a particular theological viewpoint on biblical exegesis or Christian tradition, they also employed techniques from classical technical writing to present themselves as definitive guides to orthodoxy, communicating reliable information that had been collected and organised in the same manner as in a natural history or a guide to anatomy. Like an encyclopaedist or physician, the heresiologist became a new type of scholarly expert, while heresiology was constructed as another branch of scientific knowledge to be studied, classified and defined. Moreover, even though imperial support by the emperor Constantine and his successors had freed Christianity from the danger of pagan persecution, it had also revealed, and even exacerbated, disagreements and divisions among believers. While heresiologies have often been dismissed as haphazard and distasteful agglomerations of attacks on the Church's enemies, this project will both rehabilitate them as sophisticated examples of technical literature and also place them firmly back into a context of theological and institutional instability, interpreting them as attempts by authors to secure their own orthodox status against dangerous challenges from opponents.

My most recent completed project, which produced a monograph for Cambridge University Press in 2013, explored the role of invective in the political life of the fourth-century Roman empire, including its renegotiation in response to the novelty of having a Christian emperor whom some of his co-religionists regarded as misguided or even heretical. During the course of the fellowship, I will be writing a monograph on the development of heresiology - and the persona of the heresiologist - during late antiquity, illuminating its repeated reinvention in response to both changing cultural and political circumstances and also the growing literary tradition of the genre. In addition, I will organise an international conference on the theme of cultural interactions and identity in late antiquity, and also edit a volume of papers resulting from it. I will also be visiting Germany and North America to disseminate my own research and engage with other academics working in both Classics and related fields, as well as bringing my own research - and that of other innovative scholars working on similar themes - to a wider audience through a series of podcast interviews, entitled 'New Adventures in Antiquity'.

By viewing the emergence of heresiology not as a dramatic, Christian-inspired break with the Greco-Roman past, but rather as a direct development from it, my work will illuminate a vital aspect of the re-use and transformation of classical literary conventions and methodologies for new contexts. In doing so, it will explore shifting attitudes towards the creation of authoritative knowledge during this period and, through comparison with epitomes, chronicles and other encyclopaedic writings, will contribute to the wider intellectual history of late antiquity. Moreover, by examining the variety of strategies employed both for the invention and redefinition of tradition and for the demarcation and policing of boundaries of acceptable behaviour and belief, it will, more broadly, provide a significant insight into the complex and often paradoxical ways in which science and religion can interlock, even - and perhaps especially - at times of rapid social and historical change.

Potential impact
While the problems of the early twenty-first century may seem far removed from those faced by people living almost two millennia earlier, this project will explore two questions from late antiquity that remain causes for concern in the present day: firstly, how are the identities of communities and groups to be defined, using a variety of mechanisms of unification and inclusion, of labelling and exclusion; and, secondly, how is the relationship between the concepts of 'science' and 'religion' to be understood, especially since these methods for making sense of the universe, and man's place within it, might appear to be mutually contradictory and fundamentally irreconcilable? By looking at late-antique heresiologies - catalogues of heresies that were structured as encyclopaedias or scientific handbook - my research offers an insight into potentially surprising answers to these questions, inviting people today to see how Christian Romans in late antiquity sought to mould their sense of a religious identity negatively, defining what they were by reference to what they were not. In pursuit of this end, they produced texts that presented the intricacies of theological speculation as a stable branch of knowledge to be studied, classified and disseminated in the same manner as any other field of scientific enquiry, such as anatomy or zoology. What many people in the modern world would see as matters of subjective faith were imbued with the status of objective fact.

By raising these questions and illuminating some late-antique answers to them, my research will be of interest to the general public at large, many of whom find themselves dealing with similar issues today. However, this project also seeks to alter the ways in which the classical period is perceived within society by drawing attention not merely to the similarities between the ancient and modern worlds (such as in concerns about community identities), but also to some of the surprising differences in beliefs about topics such as religion, ethnicity and sexuality. While some of the questions being asked by Romans seem very like those causing anxiety today, the answers were often radically different, with ancient attitudes often being difficult to comprehend for modern audiences.

As the 'Pathways to Impact' document describes in greater detail, these issues will be brought to the attention of the wider public through a series of podcasts entitled 'New Adventures in Antiquity'. These talks, which will include interviews with scholars working on a variety of facets of identity in the ancient world, will have a light tone and will be aimed at a general audience, making potentially dry and difficult concepts more accessible and entertaining. In particular, it is hoped that they will appeal to people who are considering studying the classical world at university, especially if they have not previously had a chance to do so as part of their school curriculum. The success of the television series 'QI' demonstrates the popular appeal of a programme that informs the audience about a variety of different subjects by debunking widely-held misconceptions. These podcasts will perform a similar function by arguing that, in order to comprehend the classical world in all its fascinating complexity, it is vital to stop seeing it as 'the present day in funny clothes'.